Edinburgh Napier University And Scottish Woodlands Limited

To design and build a web interface providing unified, consistent access to dynamic, real-time financial, geographical and forest-mensuration data for company staff, clients and customers.